GREEN-BiT Software

GREEN-BiT aims to reduce the gaming industry's carbon footprint, by monitoring energy use and carbon output per game for players and utilising anonymised data to empower developers with an innovative Green SDK.

Our SDK and toolset facilitates game optimisation and energy efficiency through assisted optimisation of code, game assets and network usage, with plans to expand into cloud/software/AI sectors.

GREEN-BiT's ultimate goal is to revolutionise the software industry: striving for widespread adoption of an industry-standard 'Green Mode' on menu screens, with our software at the forefront of sustainable software development practices.